System-of-Systems development based on deterministic Ethernet

The proposed research focuses on advancing the concept of System-of-Systems (SoS) architectures by leveraging Deterministic Ethernet technologies, originally developed for mission-critical domains such as avionics and in-vehicle networking. Deterministic Ethernet ensures time-synchronous, low-latency, and highly reliable data transmission, attributes critical for enabling coordinated behaviours across distributed cyber-physical systems. This research addresses the emerging need to extend such deterministic communication capabilities beyond single-platform boundaries to establish interconnected, cooperative systems operating as a cohesive SoS.
The central aim of this PhD research is to investigate and develop a framework for constructing SoS architectures using Deterministic Ethernet-enabled subsystems, which synchronize their operations through a shared reference such as the Global Navigation Satellite System (GNSS). A secondary objective is to evaluate the feasibility and performance of wireless integration within such a deterministic ecosystem, potentially enabling seamless coordination between multiple autonomous entities, such as Unmanned Aerial Vehicle (UAV) swarms, UAV-to-ground station links, or heterogeneous mobile platforms.
Key objectives include:
1. To characterize the constraints and capabilities of existing Deterministic Ethernet technologies for SoS deployment, particularly in dynamic and heterogeneous environments.
2. To design and validate synchronization and coordination strategies among physically decoupled systems using GNSS as a global time and position reference.
3. To explore the integration of wireless communication mechanisms (e.g., TTE over Wi-Fi) within the deterministic communication framework to support flexible, scalable SoS configurations.
4. To quantitatively evaluate the performance and determinism of the proposed architecture through simulation and hardware-in-the-loop testing.
Methodology:
The research will adopt a hybrid methodological approach, combining theoretical modelling, system-level simulation, and practical prototyping:
Analytical Modelling & Simulation:
1. Development of simulation models (TTech Own Development system) to assess timing precision, network jitter, and synchronization fidelity across multiple deterministic nodes.
2. Analysis of trade-offs between wired and wireless determinism under varying QoS, mobility, and environmental conditions.
System Architecture Design:
1. Specification of the SoS architecture including time synchronization, message scheduling, and failover mechanisms based on GNSS timing and Deterministic Ethernet standards TTEthernet.
Prototype Implementation & Validation:
1. Deployment on a Deterministic Ethernet Development Platform, enabling empirical testing of SoS behaviour under different coordination scenarios.
2. Incorporation of GNSS receivers and wireless transceivers to evaluate end-to-end system performance.
Use Case Demonstration:
1. Metrics such as synchronization latency, packet delivery bounds, and system responsiveness will be measured and benchmarked.
2. Real-world applicability will be demonstrated using UAV swarm coordination and ground-to-air data relay scenarios, where inter-node timing and reliability are crucial.
The research is expected to contribute both theoretically and practically to the domain of real-time distributed systems, by pushing the boundaries of deterministic networking into mobile, wireless, and multi-platform ecosystems.